EcoGPX™ Launchpad Coventry and Warwickshire

**EcoGPX(tm) Launchpad Coventry and Warwickshire: An Innovative Leap in Immersive Technology and Community Engagement**

Based in Leamington Spa and benefiting the most deprived communities in Coventry and Warwickshire, EcoGPX(tm) Launchpad, spearheaded by the Intercultural Roots charity, aims to transform how people can discover and interact with locally important sites through augmented reality (AR), virtual reality (VR), and extended reality (XR) immersive quests. The technology encourages users to interact with outdoor locations and heritage in excitingly healthy ways, in-person and through immersive 'scores' or prompts, helpful for people at a distance or whose mobility is limited.

EcoGPX(tm) Launchpad addresses limitations of existing nature trail apps and guided audio tours by offering a dynamic and involving 'phenomenological' user experience through geo-fenced and 360-3D video gamification. This project supports the regeneration of Leamington Spa's Creative Quarter, while increasing health and environmental awareness, with social and cultural impacts for deprived areas. It is an innovative blend of melding existing technologies in novel ways, and developing new technologies and approaches for existing challenges.

The project is being delivered by a diverse team of developers, film-makers, artists and ecologists, at Intercultural Roots, combining expertise in AR/VR/XR development, creative content production and local community engagement. The team's approach is bolstered by facilities and resources at 'Silicon Spa', support from world leading gaming companies including Ubisoft, and links with Coventry and Warwick Universities.

EcoGPX(tm) Launchpad is positioned within the expanding immersive tech sector, projected to grow significantly in the coming years. The project involves creative industry professionals, ecologists and the creative and cultural arts community. It aims to increase Intercultural Roots' market footprint significantly, and is projected to escalate IR's turnover dramatically over the next 5 years.

The project presents technical challenges that will be overcome by an experienced team, detailed design, rigorous testing and Agile Project Management. The total project cost is £100,000 and represents taxpayer value through significant societal and eco-health impacts, with benefits for local educational and creative community partners.

EcoGPX(tm) Launchpad is more than just a technological innovation; it's a research project with multifaceted benefits. It aims to create green jobs, promote sustainability, uplift communities, and improve mental health through increased outdoor and interactive virtual engagement. It leverages Intercultural Roots' commitment to equality, diversity, and inclusion, supporting Levelling Up by directing resources where they are most needed. This project is a testament to the power of innovative technology in transforming communities and enriching lives.